Cauli's Smart Modular Return System (CauliSMRS)

Linked to a global increasing population, is the increasing production, consumption and disposal of plastics. Plastic production has grown from 2 million tonnes per annum in 1950 to 400 million tonnes in 2022, yet only 9% of this is recycled (OECD, 2022). Single-use plastic packaging in the UK accounts for nearly 70% of our plastic waste (WRAP, 2023). While plastic packaging has revolutionised the way in which we store and consume food, there are many negative impacts associated with the growing amount of plastic packaging on our planet.

In response, Cauli has developed a unique solution to address the 'food-to-go' single-use plastic packaging challenge: a digitally-enabled smart return-kiosk. Cauli's system allows customers to borrow a reusable plastic cup/container for up to 7-days, with smart return-kiosks placed strategically to collect the used cup/container. Cauli's aim is to disrupt the urban food industry, helping customers and vendors transition to reusable cups/containers by making the processes of sourcing, returning, collecting and washing lunch boxes, convenient and reusable.

This project will develop the design/build of a smart modular return system for the reusable plastic cups that can be integrated into existing recycling stations in canteens/cafes. The modular return system will reduce Cauli's manufacturing costs, allowing clients to purchase and integrate more smart modular return stations across their site for improved return rates/ease of use. The smart modular return system will also help Cauli reach new markets, including events, conferences and festivals. Cauli will conduct trials with one of the largest catering groups in the world, Elior Group, office canteens and an event environment. As a result, Cauli provides a bottom-up solution to the plastic reuse model.